Real and synthetic scenarios generated for the development, training, virtual testing and validation of CCAM systems

SYNERGIES confronts pivotal challenges within the CCAM community, such as the absence of interoperable scenario databases, time-consuming and expensive development cycles, and regulatory ambiguities. It achieves this by implementing the Safety Assurance Framework developed in HEADSTART and SUNRISE. SYNERGIES furnishes stakeholders with interoperable, federated scenario databases, incorporating data from Safety Pool Scenario Database™, ADScene, StreetWise, VV Methods, L3Pilot, Hi-Drive, and more. This facilitates standardized processes, streamlines development cycles, and ensures regulatory compliance. To accomplish this, SYNERGIES will culminate in a European platform designed to enhance the development, training, virtual testing, and validation of CCAM systems. The SYNERGIES Platform comprises a Scenario Dataspace, aligned with Europe's approach to data sharing and competitiveness, and a Marketplace, ensuring continual updates and Dataspace scalability. Furthermore, SYNERGIES encourages the inclusion of new initiatives into the scenario dataspace by offering the requisite tools and guidance, from data processing and scenario identification to scenario database governance. This presents a unique opportunity to amplify investments in research and development, consolidating Europe's leadership in CCAM development, all while prioritizing safety and data protection.